Fish, Fishers and Finances: Working with Brazilian Traditional Communities to Improve the Ornamental Fish Trade

Each year, the global ornamental fish trade moves millions of tropical fish to aquarium owners worldwide, generating up to $20 billion USD in economic value. A significant portion of this trade originates from the Brazilian Amazon, where small-scale fishers use traditional, low-impact methods to supply the global market with wild-caught fish. For rural communities throughout this region, the ornamental fishery provides over half of household income and is one of the few sustainable livelihood options available. Crucially, because the trade depends on healthy river systems and intact ecosystems, it creates a powerful economic incentive to protect large expanses of Amazonian rainforest. Unlike more destructive land uses such as logging or cattle ranching, the ornamental fish trade rewards forest preservation. Its continued viability therefore has urgent implications for both local livelihoods and global environmental resilience.
Unfortunately, the trade is declining due to shifting market demands, low and inconsistent compensation for fishers, and increasing concern among consumers and retailers about fish welfare. Brazilian-sourced fish are increasingly viewed by retailers as arriving in poor condition, raising ethical questions that have prompted many importers to favour farmed fish from other countries. This trend brings a double risk: economic instability for Amazonian communities that rely on the trade, and a weakening of the incentive to conserve rainforest ecosystems. Women, who directly participate in this fishery, face disproportionate impacts from its decline. Yet there is significant room for improvement. Although current practices are largely based on tradition and trial-and-error, rather than scientific evidence, fishers have expressed a desire to work with researchers to improve fish welfare, reduce mortality, and enhance ecological and economic sustainability of the trade.
This aims of this project address these goals by improving welfare for fish while supporting the people who depend on them. The interdisciplinary team, including experts in biology, economics, and social science from the UK, Brazil, and Norway, will work with Amazonian fishing communities to identify practical ways to reduce fish stress and mortality during capture, transport, and holding. Through biological experiments, interviews, and participatory workshops, the project will map the supply chain and identify key “bottlenecks” where poor welfare and economic inefficiency intersect. It will then test low-cost changes to existing practices to improve fish health and survival. Fishers will be equipped with simple tools to monitor fish condition in real time, helping them make informed choices that benefit both welfare and profit. In parallel, the project will explore how consumer behaviour can help support these improvements. Surveys in the UK will assess whether buyers are willing to pay more for fish sourced using better welfare standards, and how this might influence economics of the trade. The team will use this information to build a framework for sustainable and ethical practices.
The benefits of this work are far-reaching. For fishers and their families, it offers a pathway to greater income security, especially for women. For fish, it ensures that welfare is no longer an overlooked part of the trade. For the environment, it strengthens a trade that helps conserve vast areas of rainforest. And for consumers and policymakers, it provides evidence-based tools to support sustainable sourcing decisions. By bringing together biological science, community voices, and market insights, the project aims to transform this sector of the global economy into a model for equitable, ethical, and ecologically sound trade.